Nature's laboratories: allometric constraint and the evolution of island vertebrates

Islands are frequently described as laboratories of evolution due to the staggering diversity of phenotypes that arise in insular settings. Islands provide the setting for classic examples of adaptive radiation such as Darwin's finches and Caribbean anoles and for the evolution of extremes of size from giant rats to dwarf elephants. Insular gigantism and dwarfism are evolutionary phenomena whereby small-sized species achieve exceptionally large body size, and large-sized species become exceptional small in size, on islands compared to their mainland relatives. However, what causes these phenomena, and in particular whether they are the result of shifting selection pressures on the distinct ecological and biogeographic setting of islands, or represent more fundamental changes in the constraints on the directions of evolution is unresolved.